Queen's University Belfast and Client Analysis and Relationship Development (CARD) Limited

To develop an innovative system founded upon statistical principles to qualify the retail, retail service and foodservice potential of town centres. The system enables effective location planning for brands and the development of sustainable and successful town centres for local authorities.